Sir Henry Royce Institute - Imperial Build and Equipment

As a national institute, The Sir Henry Royce Institute (SHRI) for Advanced Materials, will provide the missing 'link' in the UK innovation chain allowing the iterative design of advanced materials for various applications, at speed and reasonable cost, providing a critical component to delivering on the government's economic strategy. The Institute will reduce the time-scales to translate discoveries to applications, provide strategic leadership together with training and career development in areas of particular need.
The aim is to establish the Sir Henry Royce Institute for Advanced Materials as an 'An international flagship for the accelerated discovery and development of new materials systems for the economic and societal benefit of the UK.'.
The SHRI will cover the invention and manufacture of Soft Materials; Functional Materials; Structural Engineering Materials and Energy Materials along with the necessary facilities to test and characterise them within a framework that emphasises the sustainable use of materials.
Initially there will be 9 core material areas led by founding partners.
Chemical materials discovery
Biomedical materials and devices
Materials for energy efficient ICT
Atoms to devices
2D Materials systems
Advanced Metals Processing
Materials systems for demanding environments
Energy Storage
Nuclear materials

Potential impact
The Pathways to Impact for this funding will be realised through the collective benefits management activity for the Sir Henry Royce Institute.